Microwave detection using Rydberg excitons in cuprous oxide

Technical Work to be Undertaken

The objective of the CASE studentship with DSTL is to start a new direction based on the use of the excitonic state for sensitive microwave detection. We hope to demonstrate the excitons - bounds states of electrons and holes - can be simultaneously strongly coupled to microwave and optical radiation, enabling microwave to optical conversion and detection.

It builds on a 4 year EPSRC grant that started on 01/05/2017 (Solid State Superatoms), which is collaboration with Cardiff University (PI Dr Stephen Lynch), and which will provide the underpinning equipment. The CASE award is independent of the existing collaboration with Cardiff University, but there is some cross-over between the two projects.

Current Level of Maturity of the Work

The Durham/Cardiff collaboration has existed since 2015; we have preliminary results (observation of Rydberg excitons up to principal quantum number n=12), and developed methods for sample preparation and spectroscopy. The microwave sensing direction is underpinned to some extent by our positive experience with atomic Rydberg states, but is highly innovative and carries some degree of risk.

Expected Deliverables

As part of a CASE award, DSTL would host the student for a 3 month placement, providing access to knowledge and the potential for recruitment. Additional benefits include continuing access to expertise and advice on potential technologies. Reports can be delivered if required.